GenePrint: Novel business strategy for decentralised seed supplies increasing resilience in Zambia

The GENEPRINT project is a cross-disciplinary collaboration between a Zambian research institute, a UK-based charity, a UK-based agri-business consultancy & 2 companies with specialisms in Biotech to explore the market & technical feasibility of a novel business model for localised production & marketing of high quality locally-bred seed in Zambia. The innovative idea pushes scientific & commercial boundaries by using genetic analysis to support certification of farmer-bred varieties that can then be marketed & sold through local multiplication companies. The idea is at an early stage & during the project the consortium will explore the commercial potential for localised production of high-quality, locally-bred varieties & the scientific/technical feasibility of portable genetic analysis supporting certification of the farmer-bred varieties. The project meets the challenge of improving small farm productivity by improving access to high-quality seed supplies, optimised for local agronomic conditions. The novel enterprise contributes to the economic growth of Zambia, increasing revenues for male & female smallholders & helping to protect valuable genetic resources. The strategy will initially be implemented in Zambia, but once demonstrated, the novel protocols could be used worldwide.